STRATA - Stratification of Asthma Treatment by Breath Analysis

Too many asthma patients are currently on the wrong medication. As a result there are 54,000 emergency hospital admission and 1,167 deaths every year. In STRATA, Owlstone will adapt our existing disease breathalyzer technology to stratify asthma patients to match them to the correct existing treatments first time. In doing so we will reduce emergency hospital admissions by 30%, save the NHS £81M over 5 years and most importantly save lives.